Improving Life Satisfaction in Independent Living: An Intelligent IoT approach

Using AI to monitor people with dementia and collect data about people's behaviour using smart homes alongside IoT technologies, opening great opportunities to prevent accidents and improve the lifestyle of patients with dementia and their carers. Challenges considered are directly related to the impact that technologies would have on the wellbeing of the patients and their carers